UK Programme for the European Extremely Large Telescope - Additional Support FY14-15 and Interim Funding FY15-16

Included in the "UK Programme for the European Extremely Large Telescope", Cunningham et al 7 May 2014. (attached)

This proposal for additional support is for additional work at Durham in FY14/15 and interim funding for work in the first half of FY15/16 on the following E-ELT instrument development, as detailed in "EELT Interim Funding 20141002" (Colin Cunningham) and approved by the E-ELT Steering Committee. In summary this is:

CANARY
FY14/15 additional work
- Support for C1/2 on-sky runs
- Data Analysis
- Sodium LGS
- Turbulence profiling
- Neural Network Tomography
- Near IR APD system
FY15/16 Interim Funding
- In accordance with Case for Support

Real Time Control (RTC)
FY14/15 additional
- RTC development support
- Hardware acceleration technology investigations
- Real-time simulation development
- Simulation-RTC interfacing
- Simulation modelling support for E-ELT AO
- RTC configuration support for E-ELT
FY15/16 Interim Funding
- In accordance with Case for Support

MOS
FY14/15 additional work
- K band fibres
- Adaptive Optics
- Instrument Core (ICOS) engineering lead
15/16 Interim Funding
- In accordance with the Case for Support

HIRES
FY14/15 additional work
- Adaptive Optics Engineering
- Fibre development
-Coupling, Connectorisation
FY15/16 Interim Funding
- In accordance with the Case for Support

Potential impact
Included in the "Pathways to Impact - UK Programme for the European Extremely Large Telescope". (attached)